University of Kent And Erlang Solutions Limited

To design, validate and take to market a software package with supporting services to accelerate the adoption of Erlang as a technology used in embedded systems.